ElecTra

ElecTra brings leading edge UK research in Switched Reluctance Electric Machine design and Vehicle Control Unit development, together with world class mechanical powertrain systems design and integration expertise, and a world leading vehicle manufacturer to deliver a breakthrough in electrification of the agricultural vehicle sector.

The electrified powertrain will be designed to deliver differentiated performance and flexibility without the need for both rare-earth magnets and copper windings delivering a package which is both cost effective and recyclable at its end of life

The system will be widely applicable across vehicle types and markets with its ability to be easily reconfigured.

Working closely with CNH International, Semikron, FD Sims and the University of Bath, Advanced Electric Machines Research, Advanced Electric Machines and SR Technology Innovations will accelerate their technologies towards market readiness while ensuring they are focused on meeting all of the requirements of an OEM design verification plan from the earliest stage of design.

Building on world class design capabilities and unsurpassed experience in high volume motor manufacturing, ElecTra will enable UK based suppliers to deliver cost effective prototypes and establish supply chains which can support volume production enabling a market opportunity worth over £500M a year.